Exoplanet the CHEOPS-TESS connection

Small planets orbiting bright stars are key objects to further study their composition and atmosphere. The combination of TESS and CHEOPS observation capabilities offer us the opportunity to use CHEOPS to follow-up on TESS candidates. The core program of the PhD is to develop this program and to study with CHEOPS nature of small transiting planet detected by TESS